Newid Ymddygiad Ieithyddol: Cynyddu defnydd pobl ifanc (16-25 oed) o'r iaith Gymraeg yng Nghymru

Y mae'r Gymraeg yn elfen hanfodol o'r cwricwlm cenedlaethol yng Nghymru, felly gwyddom fod pob person ifanc yn gadael addysg uwchradd gydag o leiaf rhywfaint o allu i gyfathrebu trwy gyfrwng y Gymraeg, ni waeth pa gategori iaith roedd darpariaeth cyfrwng Cymraeg eu hysgol uwchradd yn perthyn iddo (Llywodraeth Cymru 2020, tt.8-9). Fodd bynnag, dengys canlyniadau Cyfrifiad 2011 a 2021 y ceir cwymp sylweddol yng nghanran y bobl sy'n nodi eu bod yn gallu siarad Cymraeg rhwng oddeutu 16 ac 20 oed (Llywodraeth Cymru 2022, t.10). Yn ogystal, siaradwyr Cymraeg rhwng 16-29 oed yw'r grwp oedran sydd lleiaf tebygol o ddweud eu bod yn siarad Cymraeg yn gyson (yn ddyddiol/wythnosol) (Llywodraeth Cymru 2022, t.8). Tra bod tystiolaeth yn awgrymu bod allfudo o Gymru yn rhannol gyfrifol am hyn (Jones 2008, t.8), nid oes esboniad am yr ymddygiad ieithyddol hwn ymhlith pobl ifanc sydd wedi aros yng Nghymru.

Amcan y prosiect yw defnyddio dulliau newid ymddygiad er mwyn canfod pam fod diffyg defnydd o'r Gymraeg ymhlith pobl 16-25 oed, a chynnig beth a ddylid ei wneud er mwyn newid hynny. Mae dulliau newid ymddygiad yn ddulliau sydd yn seiliedig ar ddamcaniaethau ynghylch sut i newid ffactorau sy'n llywio ymddygiad (Carey et al. 2018, t.694), ac mae bellach defnydd eang o'r rhain mewn amryw o feysydd polisi wrth ddylunio ymyraethau penodol (Elias 2017, t.1). Trwy fabwysiadu dulliau newid ymddygiad, bydd yr ymchwil hwn yn arwain at ddealltwriaeth a gwybodaeth a fydd o gymorth i Lywodraeth Cymru gyrraedd ei tharged allweddol yn strategaeth Cymraeg 2050: Miliwn o siaradwyr i gynyddu'r ganran o boblogaeth Cymru sy'n siarad Cymraeg yn ddyddiol, ac sy'n gallu siarad mwy nag ychydig eiriau o Gymraeg, o 10 y cant (yn 2013-2015) i 20 y cant erbyn 2050 (Llywodraeth Cymru 2017, t.47).